Automated Generation and Inference of Unit Tests for Legacy Software

Researching many areas of software testing and ways in which these processes can made more efficient and viable for application to large-scale industry systems. Some areas of research include mutation testing, automated test name generation and natural language generation (NLG) in aid of increasing unit test readability.